AI-enhanced Quantum Sensing of Corrosion in transport Infrastructure (AQSCI)

Steel corrosion is a major cause of damage and disruption across the UK's transport network. Many bridges, tunnels, and rail structures are decades old, and corrosion that goes undetected can lead to costly repairs, closures, or even safety risks. Traditional inspection methods are time-consuming, expensive, and often can't reach hidden or coated steel surfaces. Our project explores an approach using quantum magnetometers: highly sensitive sensors that can detect tiny changes in magnetic fields caused by corrosion, even when it's buried or difficult to access. We will build a prototype remote corrosion-detection system and create realistic test samples of corroded steel to develop a detailed database of magnetic signals linked to different types of corrosion. This information will be used to train AI models that can automatically identify corrosion patterns, paving the way for faster, safer, and more cost-effective monitoring of the UK's vital transport infrastructure.